Innovative Manufacture of Innovative Antimicrobial Medical Devices (IMNAD)

The project is a collaboration between a global market leader, two innovative UK SMEs and a leading University to develop an advanced manufacturing process to produce a medical device with antimicrobial properties in order to address the challenge of Hospital Acquired Infections, which cost the NHS £2bn per annum. The project uses the 'Design for Excellence' principles to create a novel combination of advanced fabrication techniques and to develop an efficient mass production process for novel antimicrobial materials.